Doubtful Militants and their State: War and State-making among Turkish Cypriots

Turkish Cypriots tend to have negative moral opinions about the origins of their state, the internationally unrecognised "Turkish Republic of Northern Cyprus" (TRNC). This can partially be explained by the political confinement and the relative economic deprivation they face; however, the link between these and the "emotive crisis" that Turkish Cypriots feel vis-à-vis the TRNC has not been studied. Common attitudes towards the state include irony and melancholy. My project intends to study this "emotive crisis" among the very individuals that have built this state. I intend to ethnographically study Turkish Cypriot nationalist former militants who fought during the intercommunal civil war in the 1960s and 1970s, and who later became the "makers" of the TRNC. The questions this project will address are as follows;

On what kinds of moral judgments did nationalist former militants base their state building practices?
What were/are the contradictions of their moral judgments?
What practices do former militants enact today to cope with those contradictions?
How do nationalist former militants in northern Cyprus cope with the emotive remainders of their past actions?